Stem Cell Biology and Medicine

Student is accepted into our 1+3 (MRes + PhD) Programme. Research projects are not therefore chosen until after successfully completing the first year 'MRes in Stem Cell Biology & Medicine'.